FREEAIR - Zero compressed air beverage can manufacture

The project is to develop and then demonstrate the feasibility of a technology (FREEAIR) that will dramatically reduce the carbon footprint and energy costs of beverage can factories.
When applied the FREEAIR system will have the net effect of reducing the annual CO2 output of each factory to the equivalent of 100 homes usage.
For the Can Maker, FREEAIR will have the benefit of reducing their annual electricity bill by approximately £200,000 per factory where the system is applied.